University of Hull and Ansell (UK) Limited

To investigate the permeation of mixtures, specifically the impact on inidividual components, through polymer barriers, the potential morphological changes to the barrier material, and resulting new technologies and protective clothing products from insights gained.